Comprehensive blood counts in a handheld device

Eva Diagnostics is a medical technology and design company that is developing handheld diagnostic systems for the haematology sector. Building upon our existing platform technology, we are exploring the feasibility of a handheld diagnostic system capable of performing haematocrit, haemoglobin, white blood cell count, and platelet count from a single drop of blood.